Is Political Gambling a Unique Harm? A Rapid Evidence Review

In recent years, political gambling has moved from the margins of obscure prediction markets and bookies ‘specials’ to the mainstream of digital betting
culture (Harty 2024; Lee 2025). Once limited to British bookies, it is now available on major betting platforms worldwide. News outlets regularly reference
prediction markets (e.g. on Sky News, MSNBC and CNN) while popular podcasts (e.g. TYT), professional poker players (e.g. Daniel Negreanu) and social
media influencers enjoy the sponsorship of political gambling providers (Bloomburg 2024). Social media companies and consumer financial trading
companies have started joint ventures with them (e.g. X with Polymarket, Robinhood with Kalshi). The public are continually bidden to seriously consider
the value of gambling in predicting who will become prime minister, whether a bill will pass, or how a referendum might unfold and act accordingly.
Meanwhile those who gamble on politics face relentless cross-selling campaigns to entice them into highly profitable and addictive forms of gambling
(Francis 2024). Despite this growth in importance, political gambling remains a phenomenon that operates in the shadows of both democratic politics and
digital gambling economies—under-researched and under-regulated (see Rabinovitz & Packin 2025).
The proposed narrative RER aims to address a fundamental gap: the lack of a comprehensive, interdisciplinary synthesis that explores political gambling
not as a forecasting tool (which is the current primary academic interest, see for example Snowberg et al. 2013, or Vaughan Williams et al. 2019) but as a
political, behavioural, technological, and ethical issue and as a gateway gambling activity. While there is scattered literature touching on isolated elements
— economic analyses of betting markets (e.g. Peel 2008), occasional media critiques of their influence (e.g. Sonnenfeld et al. 2024), or legal discussions
about their permissibility (e.g. Orr 2014) — these contributions exist in silos. There is no shared understanding of what political and current affairs
gambling is, how it operates across jurisdictions, where it fits within the gambling industry’s repertoire of enticements, what risks it poses to democratic
life, or how it might be governed responsibly. These are all issues that the PL is uniquely able to address, having conducted long term anthropological
fieldwork on political gambling since 2022 and as someone currently writing a book on the subject.
Literature will be identified through systematic searches across multiple databases (including Google Scholar, Scopus, Web of Science, PsycINFO,
ProQuest, SSRN), supplemented by targeted grey literature searches and media analysis. Inclusion criteria will ensure that only sources relevant to
political gambling — broadly defined — are included, while exclusions will avoid dilution by literature focused solely on unrelated forms of gambling.
Coding and synthesis will follow a thematic approach, allowing for the construction of an analytical framework that captures the interplay between user
behaviour, market dynamics, media narratives, and governance structures.